Using Citizen Science to Promote Transparency in British Election Campaigns

Politicians are increasingly perceived as being 'out of touch' with voters. According to the most recent large-scale survey of the British electorate, three out of four citizens do not believe that MPs can be trusted or that politicians care what citizens think (British Election Study, 2019). This growing sense of disillusionment with politicians, and politics more broadly, is seen to contribute to the rise of populism and anti-democratic attitudes. The proposed project will address this situation by increasing the transparency surrounding British election campaigns. It will develop an easy-to-use tool for voters to analyse the diversity of campaign messages disseminated by political elites. In doing so, the tool enhances voters' knowledge of what parties talk about in their election campaigns and voters' ability to make choices that best represent their interests. In addition, the new tool will enable other stakeholders like journalists and academics to better understand how campaign messages vary across Britain.

Election leaflets are still the backbone of British electoral campaigns. Almost all voters who were contacted by a party in the run up to the 2017 general elections reported that they received at least one election leaflet. In fact, British parties and candidates spend more money on leaflets than any other campaign activity. More than £13m was spent by parties on the design and postage of leaflets in 2017, making up nearly half of all the money spent by parties on their election campaigns.

However, while candidates and parties are legally required to report how much they spend on election leaflets, they are not required to provide information about the content of their communications. Furthermore, campaign communication from political parties is increasingly targeted to specific constituencies (i.e. marginal seats) and to specific voters within those constituencies (i.e. 'swing' voters). The result of this is that it is increasingly difficult for voters to obtain complete information about what all parties and candidates are saying and promising to voters locally during election campaigns. In a similar vein, it is difficult for political scientists and voters to analyse the content of these communications and how it varies across the country. Our proposed project will pilot a citizen science approach to increasing the transparency of elections in Britain.

Our aim is to utilise crowd-sourcing and citizen science in collaboration with the key partner Democracy Club to develop a website which focuses on improving voters' awareness of the campaign materials that parties and candidates distribute - AnalysingLeaflets.co.uk. The new website will add new functionality and citizen science-driven analysis to election leaflets. It will allow users to a) code leaflets according to a variety of themes, and b) visualise the patterns that occur in election leaflets across Britain. For example, users will be able to analyse leaflets according to i) the particular party and/or candidate who delivered the leaflet, ii) the constituency (or constituencies) in which leaflets were delivered, and iii) the particular issue area (or areas) that they are interested in. This tool enhances citizens' ability to make informed electoral choices. It pilots a new citizen science approach to coding election communications, and increases the overall transparency of election campaigns in Britain.

Technical abstract
The proposed project will see the creation of a new website that will allow citizens to analyse election leaflet data themselves. Users would be able to find out where parties are discussing important issues such as the economy, health care or Brexit, to identify the extent to which leaflets attack the position of another party or candidate, as well as the extent to which candidates choose to emphasise their personal story and qualifications to constituents. AnalysingLeaflets.co.uk would be the first site of its kind in Britain. By allowing voters to find out what candidates are saying in their constituency, and beyond, the project has the potential to dramatically increase the transparency of election campaigns in Britain. In upcoming elections, we anticipate that the site will be a vital resource for voters to learn more about their prospective parliamentary candidates, and engage with the electoral process.

AnalysingLeaflets.co.uk will be designed to interact with Electionleaflets.org (owned by Democracy Club). Leaflets that are uploaded to Electionleaflets.org will automatically be copied to AnalysingLeaflets.co.uk using a purpose-built API. Starting with the 2019 general election, we will engage crowd sourced data collection by inviting users to tag and code the election leaflets that have been uploaded to AnalysingLeaflets.co.uk via the API from Electionleaflets.org. Users will answer a few simple questions about each leaflet. For example, next to an image of the leaflet, a sidebar will appear that asks users whether the leaflet mentions the economy or not. Once three users submit the same answer, the code will be added to the searchable database. In order to build early momentum for the new website, we have already coded 8,000 existing leaflets. This data will be used to populate the database which AnalysingLeaflets.co.uk user interface uses to respond to user queries before the site is publicly launched.

Potential impact
We envisage substantial scope for societal impact resulting from this project. The proposed project will help voters bridge the information gap that is present in British campaigns as a result of microtargeting. We will do this by increasing the transparency of election campaigns through the development of an accessible, outward-facing online platform that allows voters to easily search and analyse election leaflets across Britain. This will enable them to easily visualise what political elites are promising during British campaigns.

Users:
We expect this project to result in thousands of election leaflets being coded by users according to a variety of themes, including policy areas and political actors. We expect to have at least five fully coded leaflets from the vast majority of parliamentary constituencies in Britain within the first six months of its launch.

The new website (AnalysingLeaflets.co.uk) is likely to receive substantial traffic from the general public. As a guide to the appetite for this information from voters, Democracy Club's WhoCanIVoteFor.co.uk website receives around 500,000 visits before elections, and its ElectionLeaflets.org website has had almost 250,000 visitors and 1,200,000 page views in the last five years. There is clearly a demand for more information and greater transparency among voters. The new website will provide it and, in doing so, increase trust and participation in the democratic process.

Media:
AnalysingLeaflets.co.uk will also be a rich resource for journalists who cover election campaigns to see what parties and candidates are talking about 'on the ground' across Britain. To aid in these efforts, AnalysingLeaflets.co.uk will benefit from Democracy Club's existing brand and large following, as well as our access to the University of Nottingham's press team that has extensive expertise in promoting and publicising initiatives such as AnalysingLeaflets.co.uk through press releases, official social media channels, and existing contacts with non-academic practitioners. In addition, the academic team has a wealth of experience in promoting and publicising public-facing projects.

To aid this, we will hold a launch event for AnalysingLeaflets.co.uk in early-April. This event will host speakers from academia (including academics from the British Election Study (BES) and the Representative Audit of Britain (RAB) projects), pro-democracy interest groups (e.g., Democracy Club, Unlock Democracy), and media outlets. The purpose of the event will be to introduce the new website, demonstrate how citizen science is used to power the site, and showcase its usefulness for voters and other stakeholders.

Academics:
AnalysingLeaflets.co.uk will enable academics to quickly explore the presence of key themes such as economy, immigration, Europe, health, etc. as well as key actors such as candidates, party leaders, opposition candidates, etc. in the election leaflets of different parties. Moreover, the project team will make the raw data, which the online user interface uses, available to academics in formats that are used by the most common statistical analysis software programmes. Taken together, the online tool and the raw data that this project delivers will open up new research opportunities for scholars of electoral and British politics by providing them, for the very first time, with tools to systematically analyse very large numbers of election leaflets across Britain.